CoolBlue2

CoolBlue2 is a highly innovative project with a goal to develop next generation laser technology for use in the emerging field of quantum sensing. CoolBlue2's disruptive technology has the potential to transform conventional quantum sensing systems making them cheaper and more compact. We will make use of compound semiconductors, advanced materials that can be made to emit light over a wide range of wavelengths, and process them into laser chips using specialised manufacturing techniques. Our chips will emit high quality blue light, displacing current commercially available solutions due to superior performance and lower cost. The devices produced during the project will be packaged and used to verify their efficacy in existing laser cooled systems. The project will be led by CSTG Ltd in partnership with Helia Photonics, National Physical Laboratories, the University of Glasgow and Aston University.